BBSRC National Bioscience Research Infrastructure: Rothamsted Long-Term Experiments

Technical abstract
The Rothamsted Long-Term Experiments National Bioscience Research Infrastructure (RLTE) is a globally-unique strategic research platform to support Rothamsted Research (RRes), UK and international research in tackling societal challenges of sustainable agriculture, food security, and climate change.

The RLTE comprises four components which together span all four RRes sites (Harpenden, Woburn, Broom’s Barn, North Wyke): Rothamsted Long-Term Experiments (LTEs); Rothamsted Sample Archive (RSA); Electronic Rothamsted Archive (e-RA); and, Environmental Monitoring (Rothamsted Meteorological Stations (Met Stations) and RRes sites within the UK Environmental Change Network (ECN)).

The LTEs at Harpenden and Woburn include the “Classical” experiments established by Lawes and Gilbert from the 1840s onwards (e.g., Broadbalk Winter Wheat and Park Grass), the 20th Century experiments (e.g., Woburn Ley-Arable), and recent modifications of existing experiments (e.g., Highfield Conversion). They maintain a unique balance of being the oldest ongoing agricultural field experiments in the world whilst remaining relevant through careful adaption. Samples of crops, soils, fertilisers, and manures taken from the LTEs and retained following analysis since the outset form the RSA which now comprises over 300,000 samples. Data (e.g., analytical, yield, metadata) from the LTEs (since the 1840s) and Met Stations (since the 1850s at Harpenden) are housed in e-RA which is the permanent managed database for secure storage and dissemination of data, abiding by FAIR data principles. Harpenden and North Wyke are terrestrial sites within the UK’s long-term ECN monitoring programme since its inception in 1992.

The LTEs, Met Stations and ECN sites are subjected to a strategic sampling, recording and analytical programme. This generates new samples for the RSA and new data for e-RA and the ECN, providing the resources for the RLTE to fulfil its purpose to support collaborative research on tackling global societal challenges. The RLTE leads and supports the dissemination of high-impact scientific outputs and conducts knowledge exchange and public engagement with a range of UK and international audiences. It aligns closely with BBSRC high-level themes and priority areas and connects with national and international networks, ensuring continued strategic relevance and abidance to all eight key principles expected of institutes in the BBSRC Institute Strategy.